Creative Editor For CleverGIFs

CleverGIFs is a game-changing marketing tool that enhances email campaigns with its innovative use of _**personalised**_ animations, adding names, dates, locations and more to animations within the email. This cutting-edge technology is the first of its kind and has been trialled by several marketing agencies that have seen significant increases in their email marketing engagement. The prototype system includes a selection of over 100 customizable templates, offering a starting point for companies looking to add a touch of animation to their emails.

The proposed project will enhance the capabilities of CleverGIFs by introducing a creative editor that empowers companies to fully customise their personalised animations. The editor will allow businesses to create custom GIF designs personalised to each customer with names, locations and other engaging details, giving them the flexibility to tailor their campaigns and change the way they address their audiences.

CleverGIFs represents a significant leap forward in email marketing, offering a unique opportunity to engage customers in a personalized, visually dynamic way that until now has been unachievable through email. The proposed creative editor will bring powerful animation tools to the fingertips of businesses, enabling them to create truly innovative and effective marketing campaigns.